The University of St Andrews - Equipment Account

The purpose of this proposal is to bring together a new facility to provide state of the art capability to analyse and control functional materials at the nanoscale to underpin and drive forward critical materials research in energy materials, photonics, metamaterials and electronics. It is intended to use this facility to support approximately 180 materials researchers at the University of St Andrews and extend this capability to users outside St Andrews in both academia and industry. It builds on the outstanding record of St Andrews in high quality research and investment in advanced materials research by the University, SFC, EPSRC, and industry as well as our experience of sharing our facilities with external users.

Potential impact
Separate document not required, please see the Case for Support for details